Computational investigation of wood combustion in timber buildings

Investigation in the fundamentals of wood combustion associated with timber buildings. Computational modelling of pyrolysis, charring and smouldering across different scales, from the microscale, to the bench scale tests, to full sized compartments.